Quantitative Genetics and Population Dynamics

Technical abstract
This project will (i) develop and implement effective models for the delivery of genomic selection and the management of genetic diversity; and (ii) develop and implement a theory of genetic epidemiology that encompasses field disease data. Accelerating the genetic change in populations will require informed utilisation of genomic data. The key challenge is to make accurate predictions of breeding values, most likely an aggregate multi-trait value combining large-scale SNP and sequence data. This technique is known as genomic selection, which is in its infancy with a number of outstanding challenges remaining to be solved. A key biological challenge for genetic improvement is to increase the robustness of populations to disease. To achieve the necessary precision for predicting disease risks, and to do this in relevant populations, it will be necessary to use field data. This offers unique challenges, because assessment of disease prevalence in the field depends upon diagnostic accuracy, and infections rates are strongly influenced by environmental variables. Analysis of such data will require developments in genetic epidemiology – a field in which Roslin scientists are pioneers. The project will develop novel concepts in quantitative genetics and epidemiology. These concepts are fundamental to the understanding of genetic variation in resistance to pathogens addressed in other strategic programmes. The quantitative genetics of using data from systems biology approaches in breeding schemes will also inform and shape the development of work in other strategic programmes.